Monitoring and forecasting seawater visibility with remote sensing and artificial intelligence

Marla has been founded by Sam Stephenson (Product lead), David Moffat (AI & Marine Science lead) and Dima Karamshuk (Project and Engineering lead) with a mission to map underwater visibility across the world's oceans. Leveraging remote sensing capabilities of the open source satellites and the state-of-the-art artificial intelligence algorithms, Marla provides seawater quality monitoring and forecasting services for B2C and B2B customers.